University of Ulster and Omega Mechanical Services Limited

To build an IT infrastructure, enabling role out of a mobile platform incorporating GPS, to optimally direct field worker task and embed a lean strategy.